Agranock

Welcome to Agranock, a living Tabletop Roleplaying Game where the players control everything. The game itself is specifically designed to incorporate diversity and inclusiveness from the ground up, allowing players to easily play any kind of character they wish, with neurodiversity, disabilities and mental health conditions built into the ruleset in a sensitive way that allows players to amplify their abilities rather than focus on the disadvantages of these conditions.

The players can record their sessions in a 'log' within the companion app, where other players can then read them and build their games off of what has happened nearby in the galaxy. This accompanied by an Actual Play Podcast that helps move the storyline in a forward direction allows the players to feel they are part of this living world.

In addition to the Agranock Tabletop Roleplaying Game, I will also be hosting the Agranock Network, an unlimited series of events in gaming venues across the UK that are designed to be more open and accessible to neurodivergent people.

Created by Michael Melim a Producer and all-round creative who has been working in this universe for over 25 years, building on the story since childhood, he is eager and excited to bring this to market.